Prompting Plus

Because we are an independent hire company that specialises in prompting systems we can choose the best systems from any manufacturer in the world. With a total of over 60 years in the prompting business we certainly have the expertise to know which ones to choose.

Conferences, awards shows, formal or informal, large or small - whatever type or style of show we have a system to suit. You provide the script or speech, tell us where and when, and leave the rest to us